Search Foundation USA, Studentship: Neural control of the emergence of consciousness

Technical abstract
We still do not understand how the brain supports conscious as opposed to unconscious perception and action. Human brain imaging studies have suggested key roles for some regions within the neocortex using simple behavioural models for the emergence of consciousness, such as thirst induced by intravenous injection of sodium chloride. However, such studies cannot reveal the detail of how brain networks change when consciousness is generated. We intend to use novel brain recording techniques in sheep which can monitor the activities of many hundreds or different neurones within a network. These will be used in conjunction with behavioural, computational and mathematical approaches to investigate how large scale neural networks change during the emergence of consciousness. Studies will use both simple motivational changes such as thirst induction and manipulation of images, such as faces, so that the animal is either conscious of seeing them or not. Not only will this provide important new insights into how the human brain supports consciousness but will also help reveal the extent to which other animal species are capable of exhibiting consciousness.